mobIQ

The mobIQ project will assess the commercial viability and technical practicalities of developing a unique technology to benchmark the quality and characteristics of mobile games, then enable individualised recommendations for mobile games players.
Our focus is on using technology to significantly improve the process by which consumers find new mobile games with a high degree of probability that they will like them, continue to use them and thus be more likely to become paying customers of them. The goal is to be able to facilitate the trusted recommendation of good games to the players that would most likely enjoy them on whatever mobile platform and devices they use.
If this project is successful, our goal is to ultimately provide what could become the default consumer-facing discovery service of choice for digitally-delivered games on all mobile platforms.